Causes and consequences of functional reorganisation in the ageing brain

As people get older, they tend to get worse at completing complex cognitive tasks. This effect varies considerably across individuals, with some people showing large declines in ability while others maintain a high level of functioning. Neuroscientists have tried to understand these changes by investigating patterns of brain activity in young vs. older people. When they perform complex tasks, older people typically show less activity in the brain regions engaged by young people, which may indicate less efficient neural processing. They also frequently show more activation than young people in other brain areas, often those in the opposite brain hemisphere. The reason for this is disputed: increased activity may indicate that older people engage extra brain areas to compensate for reduced function in the core network. Alternatively, the increased activity may represent a failure to "switch off" brain regions that do not contribute to task performance (known as dedifferentiation).

These investigations have typically used tasks which older people find more difficult than young people. Little is known about how brain activity changes for tasks that older people can do as well as, or even better than, young people. This is critical because the compensatory and dedifferentiation theories of brain change predict different results in this situation.

To address this, we will use brain imaging (fMRI) to investigate age-related changes in brain activity when people make "semantic" decisions about the meanings of words. Semantic processing provides a critical test of current theories because older people do less well in some aspects but outperform young people in others. Specifically, older people have more developed semantic knowledge than young people (i.e., they know more words), due to their greater life experience. However, they are less skilled at controlling how they use this knowledge. By directly contrasting a control-based task with a knowledge-based task, we will identify activity changes associated with age-related performance enhancements as well as reductions for the first time. In previous studies, young people have activated only left-hemisphere regions during semantic processing while older people activated the right hemisphere to a greater extent. The compensation theory predicts that these patterns will be reversed when older people perform at a higher level than young people.

We will vary the difficulty of each task to investigate how brain function varies under more or less demanding conditions. According to the compensation view, greater difficulty should result in more right-hemisphere activation in both age groups.

Importantly, we will use a novel multi-echo neuroimaging technique that will improve our ability to image the anterior temporal lobes. This brain region is critically involved in storing word knowledge but little is known about it because conventional neuroimaging techniques provide poor data on this region. We predict that older people will engage this region more than young people, consistent with their greater knowledge.

Finally, we will use brain stimulation to temporarily disrupt the function of left and right frontal lobes in young people and observe the effects on their semantic processing. This will provide a strong test of the compensatory account. If the right hemisphere plays a compensatory role, disrupting it should impair ability to make semantic judgements, particularly when the task is very difficult and particularly for individuals who showed strong right-hemisphere activation during scanning.

These studies will advance theories of brain change in later life. In a major advance on previous work, we will develop a better understanding of how older people capitalise on preserved abilities and brain regions, as well as compensating for losses. Thus, the project will contribute to the BBSRC priority area of "Healthy ageing across the lifecourse".

Technical abstract
Age-related increases in brain activity are common and have been interpreted either as compensatory changes that help to maintain performance or as unhelpful dedifferentiation in neural activity. Identifying their true nature is critical for understanding how brain and cognition develop in later life.

We will test these competing accounts by studying semantic cognition, a domain in which older people frequently show increased right-hemisphere (RH) activation. This domain is a critical test case because while some aspects of performance show typical age-related decline (e.g., semantic control), others aspects are enhanced (e.g., vocabulary knowledge). Unlike the dedifferentiation theory, the compensation account predicts (a) that RH engagement increases with task difficulty, (b) that RH upregulation occurs in young as well as older people when cognitive demands are sufficiently high and (c) that the typical age-related pattern is reversed, with young people showing the most RH activation, for knowledge-based tasks where older people out-perform young.

We will test these predictions using fMRI and dynamic causal modelling in 96 healthy young and older people. We will use a multi-echo fMRI protocol that also will provide improved data on the anterior temporal lobes. This brain region codes semantic knowledge, which is more developed in older people, and is therefore a prime candidate for compensatory upregulation.

We will use transcranial magnetic stimulation to inhibit the RH and observe the consequences for semantic tasks. The compensation view predicts impairment in these conditions; the dedifferentiation account predicts no effect or improvement.

By studying age-related performance enhancement as well as decline, we will provide a novel perspective which will advance theories of neurocognitive ageing. We will also improve understanding of semantic cognition in later life, which is critical for language but has rarely been a focus in cognitive ageing.

Potential impact
The primary beneficiaries of the research will be academics working in the fields of cognitive neuroscience, psychology and cognitive ageing (see Academic Beneficiaries section). We will engage with these groups by publishing results in high-impact journals (my previous ageing-related work has been published in eLife, Nature Communications and Neuroscience & Biobehavioural Reviews), by presenting our findings at the most relevant national and international conferences (e.g., Organisation for Human Brain Mapping, British Association for Cognitive Neuroscience) and, importantly, by making our data openly available to other researchers (see Data Management Plan).

More broadly, the results will be of interest to a number of other groups. We have a planned a series of public engagement events throughout the project to maximise potential for non-academic impact from the work (see Pathways to Impact for specific engagement plans).

Older people and their families and friends: There is considerable public interest in how cognitive abilities change in later life. For example, the results of our recent study investigating age-related declines in coherence in speech (Hoffman et al., 2018, eLife) were widely reported in the national and regional press (including the Times, Daily Express and Mail Online) and discussed on BBC radio.

Older people can benefit from our research by being made aware of how their thought processes and cognitive strengths may change as they age. Their friends and relatives can also benefit from this knowledge, allowing them to take such changes into account. Importantly, our research focuses on the positive impacts of increased knowledge in later life and how this can compensate for declines in other aspects of cognition. We will therefore have a positive story to tell about how older people can make best use of their cognitive strengths to remain sharp and mentally active.

Charities and other organisations supporting older adults: Charities that work with older people (e.g. Age UK) have a strong interest in understanding how brain and cognition change in later life, as these changes can have major impacts on the well-being and independence of older people. These organisations will benefit from the new insights we will find into changes in brain function and cognitive processing.

The general public: Finally, we aim to promote general interest in brain imaging as a tool for understanding the mind, by organising a series of public engagement events (for details, see Pathways to Impact). Our project is focused on understanding how cognitive abilities can be maximised in later life, and as such, we believe it will be a great example of how basic bioscience can lead to insights that benefit society.